The effect of contaminants on mechanisms underlying invasive species impact

Freshwater biodiversity is under threat from a number of drivers of global change including habitat degradation by aquatic contamination and the spread of invasive species. Habitat degradation is known to increase the success of invasive species, however the mechanisms by which this occurs remain unclear. The broad aim of this study is to develop a better understanding of the abiotic determinants of species invasions. This will be done by comparing the responses of a suite of native to invasive Gammaridae species to potentially toxic element (PTE) exposure.

The first part of this project involved determining suitable PTE concentrations and their bioavailability. Environmental data from freshwater monitoring sites across Europe were analysed to develop an environmentally realistic mixture of PTEs for use in future studies. The PTE mixture was determined by finding the most prevalent contaminants from the list of PTE's, which other contaminants they're most correlated with and the ratios at which their concentrations are found together.

These environmentally realistic mixtures will be used to look at the bioaccumulation response of different Gammaridae species. Gammaridae will be exposed to the mixtures at environmentally relevant and elevated concentrations, with uptake confirmed via ICP-MS analysis.

The next experiment will look at ecophysiological responses of Gammaridae to PTEs. Metabolic rate (i.e. oxygen consumption), haemolymph asmolarity and critical thermal maximum/minimums will be monitored in Gammaridae exposed to PTE mixtures as before. Investigation across the suite of species will determine responses in invasive and native species.

Next we will compare the behavioural changes and longer-term fitness consequences of PTE exposure in invasive and native Gammaridae. Gammaridae will be examined through chronic (i.e. 4-6 months) exposure to PTEs with a focus on their activity patterns and longer-term fitness impacts (survival, growth, fecundity). Linked to fecundity, the effects of mate-pairing and competition for reproductive opportunities will also be investigated.

Finally, we'll investigate community impacts via inter- and intraguild predation by invasive and native Gammaridae exposed to PTEs. The predatory behaviour of PTE exposed gammaridae towards lower trophic level 'prey' species and same trophic level 'interguild prey' species will be observed. Predator functional responses determining rates of prey consumption as a function of density will be modelled allowing for comparisons of predatory behaviour (which the project team have previously shown can be linked with invasive species impact) with respect to contaminant exposure.